The Maintenance of a Pea Gene Bank

Technical abstract
This project contributes to the maintenance, characterisation, promotion and distribution of germplasm resources from the pea collection maintained at the John Innes Centre. It also promotes the utilisation of germplasm and associated data by researchers and breeders for the improvement of the crop and the further understanding of the diversity and genetic variability and patterns of diversity within Pisum. These activities directly address the policy objectives of trying to ensure that genetic resources are both conserved and made available for research while addressing the changing objectives of research and relevant industries (i) and to facilitate the characterisation and utilisation of genetic resources (ii) New material entering the collection will be multiplied and characterised, (iii) tailored demonstrations of germplasm of relevance to breeders and researchers will be grown at JIC each year. Data will be incorporated into relevant databases held on the collection, which will aid in future searching and screening exercises. Databases and web based resources will be enhanced. Safety duplicates of the collection will be addressed and key germplasm will be duplicated as a specific objective.